Cyberstalking Risk Indicator

Online stalking is growing, and users (especially parents) have no easy way of understanding the level of risk they are at. Deepnet Security wants to develop a risk assessment, monitor and indicator cloud service and mobile app; cheap and easy to download, which collects data about a person from all available sources to show how likely they are to be a cyberstalking target, and then helps them take steps to reduce that risk.